Impact of interventions and policies on prolonging working life in good health: an international study

European governments have developed policies to keep workers stay in employment until older age, yet many workers leave work earlier than expected due to illness, disability or poor health. Despite the societal implications of this phenomenon, we know little about the health interventions and policies that could encourage workers to stay longer in work, as well as the economic costs of these interventions. This project aims to identify the policies and interventions that can help workers maintain employment by either diminishing the negative consequences of health problems or by improving the overall health of workers. In turn, the project also examines the impact of employment and retirement policies on maintaining good health. The project focuses on workplace interventions, health promotion programmes, and legislation and policies that support workers with health problems to remain in paid employment; and policies to prevent the development or aggravation of health problems. The project also studies the cost-effectiveness of interventions and policies for prolonging working lives in different social groups. The project will provide key evidence on the consequences of national policies on prolonging working careers and on the health of the workforce. It will also demonstrate the potential benefits of workplace and health interventions on the length of employment and worker's health.

Potential impact
The primary target population that will benefit from the project are older workers, who have a chronic health problem that may affect their ability to enter and maintain paid employment throughout their work career. It is estimated that within the European union approximately 25% of workers suffer from a longstanding problem which restricts their daily activities, i.e. about 30 million in the European union. The main causes of longstanding health problems in the working age population are chronic diseases, such as musculoskeletal diseases, cardiovascular diseases, respiratory diseases, and mental, nervous or emotional problems [28]. The European Pact for Mental Health and Well-being has estimated that up to 10% of the European population will experience some type of depressive or anxiety related disorder every year, with women much more at risk than men. The estimated annual costs of depression in the workforce in the European Economic Area were approximately 100 billion Euro due to productivity losses from employment [29]. For other comparable diseases cost of illness studies have been published. These figures demonstrate that the target population is large and that the social and economic consequences of chronic disease are of paramount importance to the health and wealth of the working population.

Our research will contribute directly to current and evolving governmental policies on employment and retirement by providing sound evidence for impact on the length of employment and health. This will be achieved in several ways: First, our study will provide evidence of how health and employment interact to influence the likelihood of extended working careers, and will elucidate some of the pathways that connect employment and health among older workers. Understanding these mechanisms will be crucial for the development of interventions and policies that may be effective in extending working lives. Second, recent years have witnessed many policy reforms in European countries, particularly related to retirement ages and pension systems. However, little is known about the potential impact of these reforms for the health of workers and their ability to have extended working lives. Our study will provide key evidence of how these policies may have both intended, but also unintended consequences on worker's health and their ability to work longer. Finally, policy makers will benefit from the project by obtaining information on the cost-effectiveness and cost-benefits assessment of the multiple interventions and policy measures for a sustainable and inclusive workforce. This tool will enable policy makers to make evidence-based decisions that are expected to lead to better employment and health outcomes, and ultimately increase productivity and population health and well-being.